Multi-modal bio-signal foundation model as biomarkers for clinical use

Pretrained vision-language foundation models have shown compelling performance on downstream tasks. Such models have been advanced in studying physiological signals given new acquisition techniques and datasets. Most existing biosignal foundation models only focus on one modal of signal. This limits their potential to estimate correlations between multimodal signals, which is, however, an important approach to studying neural paths of healthy subjects and patients. This AI project aims to build a foundation model that studies coherences between EEG, EMG, and kinematics of subjects during movement. The learnt representations can be used as biomarkers for clinical assessment and prognosis.